A digital supply chain for 3D printing and aftermarket parts sector

The aftermarket in automotive spare parts supply chain in the UK is facing a number of perennial challenges, such as costly warehouse storage of spare parts; high logistics costs due to time-intensive production and shipping; and low-risk resilience due to Covid-19 and Brexit which can delay delivery times from a week to a full year.

Digital technologies have emerged recently as catalysts in delivering a radical transformation to global supply chains by leveraging, among others, the power of automation, analytics and intelligence to improve efficiency, visibility, sustainability and resilience. In this project, Autentica is building a web platform to stream digital files for 3D printed car parts straight into machines by combining three major digital technologies to help revolutionise the aftermarket and automotive spare parts supply chain:

* Additive manufacturing technologies can deliver made-to-order spare parts on demand through 3D printing.
* Distributed ledger technologies, which support independently authenticated transactions between parties based on a privately held blockchain, tracking, tracing promoting trust and protecting intellectual property.
* Artificial intelligence technologies, which can exploit knowledge and data to automate and facilitate decision making

These technologies will be integrated within Autentica's online digital marketplace for 3D printed spare parts providing the following functionality:

* 3D model designers store, protect and market their models for aftermarket and automotive spare parts.
* Intelligent matchmaking processes support customers in their marketplace searches, ensuring the most relevant models are retrieved based on their requirements.
* In cases where multiple products match a request, intelligent supplier selection helps customers decide, based on data-driven supplier profiling.

Based on the above outline, successful deployment and adoption of the proposed marketplace will be a major step towards a new, digital aftermarket and automotive spare parts supply chain so that:

* 3D-printed spare parts designers can have easy access to customers worldwide, providing their models in a safe manner that protects their intellectual property.
* Manufacturers can purchase 3D models to build spare parts using their own additive manufacturing infrastructure.
* Manufacturing service providers purchase models to build and deliver spare parts to customers without additive manufacturing capabilities, including part distributors and retailers.

The transformative impact of such a digital supply chain for Liverpool City Region will be multifaceted: economic: reducing costs, increasing profits and strengthening local production; social: stimulating the spare parts industry and creating jobs; environmental: reducing waste both in materials and energy consumption and, in turn, Co2\.